Do changes in serotoninergic neurotransmission underlie retinoid-induced depression?

Vitamin A is one of a family of compounds called retinoids. Retinoids are derived from the diet and synthetic sources. During development of the nervous system, retinoids act to regulate nerve cell growth by turning on a subset of neuronal genes. Retinoids are also thought to play an important role in the adult brain but little is known about the behaviours that are influenced by, or what mechanisms might be involved in, retinoid actions. In humans, both excess vitamin A (for example from supplements) and oral retinoid treatments for acne (Roaccutane) have been linked with an increased risk of depression and suicidal behaviour. Serotonin is a neurotransmitter that plays a key role in the control of mood and emotional behaviour. Based on our preliminary data, we predict that retinoids alter the expression of proteins involved in serotonin neurotransmission which causes a reduction in the amount of serotonin available. In humans, impaired serotonin neurotransmission has been suggested to be a cause of depression and many antidepressants work by increasing serotonin levels in the brain. Here we will use a novel mouse model to try to identify whether retinoids can alter serotoninergic neurotransmission in the adolescent brain. These studies will reveal novel mechanisms contributing to depression as well as providing insight into the physiological role for retinoids in the adult brain.

Technical abstract
Retinoids are vitamin-A related compounds that are increasingly recognised to play a physiological role in adult brain function. Components of the retinoid-signalling pathway are widely expressed in the adult brain. However, little is known about the behaviours that are influenced by retinoids or what the downstream targets are of retinoid-signalling. 13-Cis-retinoic acid (13-cis-RA, Roaccutane), a synthetic retinoid, is an effective oral treatment for severe recalcitrant nodular acne. In humans, both hypervitaminosis A and the use of 13-cis-RA have been linked with an increased risk of depression. In this proposal we will test the hypothesis that retinoids increase depression-related behaviours in mice by altering serotoninergic neurotransmission. We have recently shown for the first time that chronic retinoid-treatment increases depression-related behaviours in adolescent mice. To explore the molecular mechanisms underlying this effect we will use this novel mouse model to examine changes in serotoninergic neurotransmission using electrophysiology, microdialysis, neuroanatomy and behavioural assessment of serotoninergic function. Specifically we will ask whether chronic retinoid treatments alters the firing rate and/or properties of serotoninergic neurones, the expression levels of components of the serotonin signalling pathway, extracellular levels of serotonin or the number of serotonin neurones. In addition we will assess whether the hypothermic response to specific serotonin agonists is altered by retinoids. We predict that impaired serotoninergic neurotransmission underlies the increased depression-related behaviour observed in mice treated with retinoids. These experiments will address a gap in our knowledge of how retinoids work in the adult brain as well as identifying novel mechanisms contributing to depression.